Population structuring of Cod around the UK; scale, mechanism and dynamics

Many global marine fisheries have collapsed, or are at record low levels of abundance. Continuing exploitation and the uncertain impacts of climate change are adding further pressures on fish resources. New strategies are therefore required to assist in our management and conservation efforts. One such development will be to incorporate the extent and dynamics of spatially-associated biological differences that exist among fish stocks into stock assessment. Such information is important since most exploited fish species comprise assemblages of individuals that differ in their vital rates of growth, reproduction, migratory tendency and mortality. It therefore becomes desirable, for example, to match the level of fishing intensity to the projected rate of replenishment following harvesting, thereby reducing the probability that individual stocks will become extinct. Conserving such biological differences among stocks is also important in the maintenance of genetic diversity in wild fish populations, so endowing them with greater evolutionary potential for adapting to changes in the environment. A critical component of such work involves the testing of hypotheses relating to the relative contributions of such factors as dispersal of eggs and larvae, and behaviour of juveniles and adults in maintaining such biological differences. By integrating research efforts across each of the three major UK fisheries agencies (FRS, CEFAS, AFBI) with partners in UK Universities, a NERC Institute and an international cod expert from Denmark, we will for the first time examine the extent, patterns and stability of cod (Gadus morhua) population structuring throughout UK waters. We will employ existing (microsatellites) and new (single nucleotide polymorphisms) genetic markers to assess the extent to which individuals from different spawning groups interbreed, and will compare these indirect methods of dispersal with direct measure of fish movement taken from chemical analysis of ear-bones ('otoliths') and individuals that have been electronically 'tagged'. We will then input these data to tailored cod population models that will test the likely effects of young-stage and adult dispersal on observed patterns of stock separation, as well as simulating the likely consequences of spatially-based differences in stocks on such things as fishing effort, stock recovery and the design of marine protected areas. The proposal will represent the first opportunity for UK Universities and all three UK Fisheries agencies to work together on a problem that has to take account of the interdependence of fish stocks across large regions of UK and adjoining waters. The proposal will generate new genetic estimates of stock separation, especially in areas of uncertainty such as the Celtic and Irish Seas and the Southern North Sea and English Channel, as well as the provision of new theoretical tools (population models) than can be used to forecast the impact of continued fishing pressure and environmental change on cod populations. Moreover, the tools will provide information on the appropriate spatial scale and distribution of marine protected areas and the probable rates of stock recovery in a species that is now formally endangered and listed in the IUCN Red List (http://www.iucnredlist.org/).